Tribe

Lucy Thomas is a food scientist with over 10 years experience in the food industry. A Ballymaloe trained chef, Lucy combines scientific principles with culinary skills to develop award winning products.